Automated optimisation of industrial X-ray Computed Tomography

This PhD will investigate how to automate the parametrisation of non-destructive testing (NDT) with Computerised Tomography (CT) for customised components. High Performance computing will be used to scan and tune multidimensional parameters, which is challenging using today's algorithms. Predictive analytics and machine learning techniques will be deployed to accelerate the process by reducing the number of simulations required. The PhD will extend current state of the art, where we have already demonstrated that it is possible to model scanning parameters to simulate highly accurate CT data acquisition processes. An additional aim is to automatically design, the geometry of the holder on which the scanned object will be placed during the CT scan, by combining high performance X-ray simulation on GPU with mathematical optimisation. This approach will generate a large amount of scanning parameters and corresponding simulated data. This multi-disciplinary PhD combines simulation, optimisation, machine learning and material science at Bangor University and Swansea University. The potential impact of this research is to reduce the time needed to perform a successful NDT examination by porting some of the time-consuming manual experiments (finding the right parameters, and finding the right holder geometry) into a fully-automated computerised framework.